Chemical and isotope identification through highly sensitive spectroscopy

We will develop new kinds of spectrometers based on high throughput Fourier-transform techniques and compressed sensing.
The Fourier-transform idea uses birefringent optics to create interferograms in the spatial domain that can be recorded using the latest generation of photon sensitive cameras, technologies that the Group has access to through its' close relationships with various manufacturers. The compressed sensing approach will be exploited to gain sensitivity as a trade off against generality taking advantage of the likely chemicals sources being inspected.
The project is in part (50%) supported by UK Government with an interest in verification of stockpiles of material controlled by international agreements. However, the need for sensitive spectroscopy techniques extends more widely to include the identification of greenhouse and other gases of environmental concern.
The student will acquire skills in optical design, computer interfacing, compressed sensing, combining together to develop prototype instruments.